Switchee - The SMART energy meter designed from the ground up for large landlords.

Switchee have built a proof of concept prototype (patent pending) smart thermostat for larger landlords which will be the first of its kind, as it will monitor occupant usage patterns and adjust heating provision accordingly. We have tested the prototype in a cohort of social housing and received a very positive response. We have 9 further UK housing associations signed up for concept trials. The value proposition is that by monitoring and learning occupancy habits and trends, Switchee can optimise heating controls and reduce both energy bills and the carbon foorprint of social homes by up to 20%. The data Switchee uses to understand occupancy patterns can give landlord maintenance and customer support teams valuable management information.

This project seeks to take Switchee from a prototype device that has already demonstrated proof of concept and take it through the development stage. We will work with potential end users to gain commercial feedback and evidence of utility, to enable a focussed project launch after project completion.